TRACING STAR FORMING CLOUDS AT LOW-METALLICITY

Summary: The student will use computer simulations to model 1) the star formation process in low metallicity molecular clouds, and 2) the line-emission that arises from these regions that can be seen by ALMA APEX and SOFIA. Over the course of the PhD, the student will have the opportunity to study a wide range of astrophysical processes, including fluid dynamics, physical chemistry, and radiative transfer. Major code development will not be required for the project (however there is some scope for adding new features to the models).